Flicktek for IoT and Home Automation

We are Flicktek, the company that developed the first sensor to recognise finger movements and gestures. The sensor can be embedded into any bracelet or watch strap. Wearing this sensor currently allows the user to interact with their connected products (e.g. smartphones, wearable devices) with simple finger movements. As part of our proposed project, we aim to develop a product based on our technology which allows everyday life control of home appliances by the flick or snap of a finger. The project consists of conducting user experience research towards the identification of the consumer’s needs in the field of Internet of Things (IoT) and Home Automation. We aim at understanding what are the factors that are preventing a wider adoption of remote controlling for home appliances and systems. Our goal is to apply user-centred interaction design to test the immense potential of Flicktek’s gesture control technology as well as other existing control modalities in this promising but hitherto stagnant field.